Spectral Energy Distributions and Emission Processes in Active Galactic Nuclei (AGN)

This project builds on and extends successful previous PhD topics (Jin, Hutton and Collinson).
It combines existing multi-wavelength archine data and new observations from both ground-based telescopes and satellites, with state-of-the-art models developed here in the Durham astronomy group. Amongst the aims and outcomes, are to gain a better understanding of black hole spin and the physics of outflows, both jets and winds, in AGN, in particular the influence of high accretions rates (Eddington ratios).